Altering microbiota to improve diet

Procarta is investigating how safe and effective changes to the bacterial content in the human gut can reduce adverse side effects associated with the typical Western diet.